Empowering Homeowners: Leveraging Technology to Improve Residential Retrofit Project Outcomes

The future of home retrofitting is not just about hardware; it's about creating an experience that simplifies the homeowner's journey while maximising energy efficiency. Our project, "Empowering Homeowners: Leveraging Technology to Improve Residential Retrofit Project Outcomes" aims to significantly improve the way homeowners approach energy retrofits by combining advanced technology with a keen focus on user experience, giving users confidence and transparency throughout the entire process.

Traditional retrofitting projects can be complex, time-consuming, and often overwhelming for homeowners. Our solution targets these pain points through a unique blend of technology and human-centred design. The objective is to create an end-to-end digital platform that streamlines the retrofitting process, from initial consultation and planning to project execution and monitoring.

Our platform will employ design thinking methods, ensuring that the homeowner is an active participant in the retrofit journey. Through user interviews, co-design workshops, and live testing, we aim to make the retrofitting process more personalised and less intrusive.

AI-Powered Project Management: An AI chatbot will assist homeowners in managing their project timelines, costs, and deliverables, and suggest optimal workflows.

Retrofit Project Dashboard: Homeowners will have access to a real-time progress dashboard, enabling them to monitor various aspects of the project including quotes, costs, timelines, and project documents to ensure they are informed and in control throughout the entire journey.